Manchester Metropolitan University and Kindus Solutions Limited

To accelerate planned growth within the pharmaceutical sector, via the design and launch of an authentication and track-and-trace, software-based product for drug packaging that meets serialisation legislation, with embedded capability to continue developing software-based products.